The University of Keele and TMT First Limited KTP 22_23 R2

To apply leading-edge data technology, to implement and re-evaluate data tools and techniques to serve the expansion, sustainability and creativity. To draw on data sources to systematically deliver the systems that are being intuitively used.